A new high-performance low-cost runtime for serverless computing

Serverless computing requires efficiently executing untrusted code from many users at once. Suitable technology for implementing such a system does not exist, with current approaches sacrificing one or more of security, efficiency or speed. My work employs novel isolation techniques, high-speed data sharing and new programming abstractions to avoid such compromises. Through this work I hope to enable innovative uses for serverless technology in tackling large-scale scientific problems and machine learning.

Machine Learning and large-scale computing